Assessing extinction risk and rarity in plants

Extinction risk has been shown to be linked to ecological specialisation and diet in animals. This project
explores if similar factors are linked with rarity in plants in the tropics.